Investigating long-distance Systemic Acquired Resistance signalling dynamics in Arabidopsis thaliana

Plant phytopathogens contribute to >25% crop loss worldwide. Thus, improving crop disease resistance provides a great opportunity to boost agricultural production to meet the demand of a growing population. Gram-negative bacterial phytopathogens secrete Type III effector proteins into the host cells to suppress plant immunity. In response, plants have evolved resistance (R) genes to recognise effectors and activate effector-triggered immunity (ETI), triggering a localised hypersensitive response (HR) and Systemic Acquired Resistance (SAR). SAR primes uninfected tissue to enhance defence against a broad spectrum of pathogens. Yet, despite its importance in plant health, little is known about the nature of the signalling molecules generated and how they are translocated in systemic tissue.
This project utilises the model Arabidopsis-Pseudomonas syringae pathosystem to study movement of SAR through a transmembrane ER-localised SAR reporter gene, JASMONATE-INDUCED SYSTEMIC SIGNAL 1 (JISS1). A JISS1-luciferase reporter line has provided high-resolution temporal-spatial data for systemic JISS1 expression, rapidly induced in adaxial epidermal cells and vasculature during ETI following recognition of P. syringae effectors. In parallel, the role of the phytohormone abscisic acid (ABA), traditionally associated with abiotic stress, is being explored in the context of biotic SAR, testing an antagonistic role hypothesis at the local HR level, consequently inhibiting SAR propagation. Protein purification and pull-down assays will be undertaken to elucidate potential binding partners to JISS1, with the aim of further understanding its role in SAR. Finally, defence signalling from shoot-to-root will be explored through dual confocal imaging of GFP and mScarlet3 labelled report lines, to dissect key processes underpinning its mode of propagation.